Heritage, Planning and Place: New Futures for Participatory, Creative Place-Making

Planning (Scotland) Act 2019 marks a radical shift in planning governance towards community empowerment and local place-making. Planners and related professionals (including heritage managers) now face the challenge of developing meaningful Local Place Plans with communities. Working with PAS, this project will explore how participatory, creative approaches to heritage can be used to support this process by addressing diverse forms of identity, belonging and place-making. Developing and trialling new conceptual and methodological tools through case studies, this PhD will offer practical insights and resources for policymakers and practitioners, ultimately empowering diverse communities to develop new futures for 'their places'.